Beyond Boundaries: Unveiling Human-Drone Proxemic Dynamics Using Virtual Reality

Developing autonomous drones designed to assist and interact with people in social contexts, known as 'social drones,' is a rapidly evolving field in robotics. Human-drone interaction (HDI) applications range from supporting users in exercise and recreation to providing navigation cues and functioning as aerial interfaces. Understanding how humans perceive and interact with these drones is crucial for enhancing their social capabilities. As social drones are expected to engage closely with humans, similar to everyday human interactions, comprehending the spatial dynamics between these machines and individuals becomes essential. While proxemic behavior has been extensively studied in human-robot interaction, its application to interactions with drones remains unexplored.
Traditionally, researchers have conducted experiments involving direct contact between users and drones. However, such studies are often challenging, costly, and inflexible. For example, conducting real-world experiments to investigate how different drone sizes or flying altitudes impact user behavior can be impractical or hazardous. In contrast, conducting valid experiments in immersive virtual reality (VR) allows researchers to engage a larger and more diverse participant pool while maintaining greater control over environmental variables. For instance, adjusting a drone's size in VR is as simple as modifying a variable, and VR eliminates the physical constraints of real-world experiments. However, for VR-based studies of human-drone interactions to inform our understanding of HDI in real-world settings, it is crucial to determine the extent to which findings from VR experiments generalize to real-life HDI scenarios.
This project aims to address theoretical gaps in Human-Drone Proxemics by proposing an initial theoretical framework grounded in social psychology and cognitive theories, supported by empirical evidence. Furthermore, this project explores the innovative use of VR as a tool to investigate human-drone proxemics, offering guidelines and practical examples for its optimal application. This approach frees researchers from the limitations of traditional real-world studies and expands the potential research avenues beyond current technological constraints.
To achieve these goals, the project will investigate and compare human proxemic behavior around drones in both VR and real-world settings.